Process Capability Management for Additive Manufacturing

This 4-year fully funded PhD opportunity will involve working in the School of Engineering at Cardiff University in conjunction with Renishaw PLC to investigate the role that advanced metrology can play in the enhancement of the process capability of Additive Manufacturing.

The project will deploy state of the art CMM techniques to enable more effective process set-up and control. This will allow for improved process capability and provide a basis for more informed product design for manufacture.

The research will provide advances in the understanding and operation of both CMM and ALM technology. In particular it will focus on bringing ALM processes under the control needed to support future applications. Great emphasis will be placed upon the role of the collaborators as the research will be enabled by access to the control functions utilised in ALM. The aim will be to capture the enactment of each ALM process and demonstrate how product quality may be assessed from this information thus providing the assurance necessary to allow the wider application of ALM technology.